CAREatHOME

Care@Home is about enabling empowerment, wellness and social care services to the home of the elderly through interactive multimedia SmartTV. The idea is to enclose the social support system for the elderly and carry this as a personalized communication and service channel in their home. Whereby the technology provide a two-way communication for family, friends and care givers as well as entertainment and services for household, shopping and community information.

Care@Home also involve continuous, automatic and remote monitoring (by wireless / fixed sensors) of real time emergencies and lifestyle changes over time in order to manage the risks associated with independent living. Care@Home enables such care services to the home environment without the prohibitive costs of retrofitting existing dwellings. Care@Home aims at creating an open platform able to enable services to elderly who care to live independently while enjoying the assurance of timely access to caregivers when needed and thereby offer better living which provides elderly around the world with a sense of security, comfort and joy.